Development of a National Virtual Powertrain-Fuel Cell and Hybrid Vehicle Dynamics

We are currently going through large-scale electrification of road vehicles. The primary options as power sources for electric vehicles include batteries, super capacitors and fuel cells. In order to understand how these devices operate in a vehicle we must connect them as part of the powertrain and understand the interconnectivity, communications and dynamic operational aspects. This project is part of the Digital Test and Engineering Centre and aims to include leading national centres of excellence in different aspects of powertrain development, connecting each site virtually. The UCL part of this project involves the development of a fuel cell stack hybridised with a battery that concentrates on dynamic aspects of operation under real-world load conditions.